Feasibility of using synthetic data approaches to train robust object detection models for multiple use-cases in transport authorities

A longstanding problem faced by transport authorities is the difficulty Artificial Intelligence (AI) can have in accurately detecting people and objects within images. These AI models cannot be trained due to a lack of data covering different scenarios, which is exacerbated further by poor cameras, dirty lenses and low resolutions making detection almost impossible.

Zest's Synthetic Data Solution (SDS) improves detection rates and reduces the likelihood of false positives. It works better for edge cases and bad conditions, such as poor lighting or adverse weather conditions. Our innovative approach solves these problems. We can generate labelled training data faster than traditional techniques. As a result, accurate results are achieved much faster and the cost of training machine learning models is significantly reduced.

Our project will investigate the feasibility of applying our SDS to create simulated/synthetic datasets, which in turn will train Transport for London's (TfL) future Smart Station Artificial Intelligence (AI) systems. We also aim to investigate if SDS can generate unbiased datasets to test and mitigate 3rd party models for bias.

TfL's Smart Station proof of concept (PoC) in 2022-2023 enabled significant steps forward into the use of AI to analyse live CCTV footage to safeguard customers and staff, enhance their understanding of fare evaders, identify anti-social behaviour, and analyse trends in safety and security related incidents.

Analysis of data post PoC completion revealed limitations to training the AI systems, because accurate training data was not available from historical CCTV footage, and no other datasets exist to train the models. This resulted in the need to use people to simulate behaviours on cameras to create data to ensure the AI systems received appropriate datasets for machine learning. Our SDS will ensure people do not need to simulate activities, as these datasets can be generated.

To achieve this feasibility study, we aim to collaborate with TfL's Smart Station team, to investigate how our SDS can generate datasets to address the issues raised by this lack of training data. We will look to interview relevant staff groups, undertake workshops to seek information as to how/where our SDS can contribute to the success of future Smart Stations in London. We will identify use-case(s) to generate images with our SDS and look to testing the validity and reliability of datasets we collect.

The project will make a significant contribution to the design and planning of AI in the transport sector with our SDS.